Cryo-storage Biotechnologies for Cell-Based Therapies

This project is an academic industry collaboration to discover, develop and apply new macromolecular cryoprotectants - synthetic polymers which protect biologics against cold stress. In particular we will aim to link structure to function and show functional recovery of therapeutically relevant biologics.